Michell Instruments Ltd - HDG (High- Pressure Dew-Point Generator)

The key objective of the HDG ‘Proof of Concept’ Project is to provide basic prototyping and
specialist testing for hydrocarbon and water dew point measurement that will generate
controlled, saturated gas at operational working pressures and temperatures. Such a generator will need to operate at pressures up to 100bar, across a temperature range of -40C to +15C and a target flow rate of 1ltr/min. This will enable direct calibration of dew point values at an uncertainty figure across the dew point temp range of +- 0.5C at the flow of 1ltr/min.
The major technological challenge faced by this Project is that existing conventional, water
dew point measurement calibration can only be carried out at standard atmospheric pressure and then only verified to primary standards worldwide by using humidity controlled air at atmospheric pressure, ultimately resulting in uncertainties in verified primary standards for other temperatures and pressures. As the calculated values at elevated pressures and temperatures cannot be accurately certified, it will be of great commercial value and a step change for Gas industry practice, to be able to move the boundary of existing capability to within actual operational ranges. The ultimate goal will be to enable “dew point verification at actual working pressures and process gas composition at dew point temperatures”.
As a UKAS accredited body and a market leader in water dew point calibration equipment
Michell, with the launch of its HDG solutions, offers an opportunity to make a step change in world dew point science and technology. In addition, Michell’s experience in dew point
instrumentation and calibration technology, in addition to close involvement with the National Physics Laboratory and other worldwide standards organisations, make Michell ideally positioned to achieve this breakthrough.
Key outcomes and impacts will include higher gas quality and the lowering of overall energy costs over time.